Leading Edge For Turbines (LEFT)

"This project aims at maturing to TRL 5 a game changing erosion protection solution for large offshore wind turbine blades utilising a technology currently produced for the aerospace industry, namely that of the metallic lifetime erosion protection shield. In order to integration this solution in large 80m+ 30ton+, highly flexible wind turbine blades with 30 year design lifetime, the following key challenges are addressed in the proposal:

- modulating the erosion shield material for this demanding application,

- modelling and validating the attachment solution between the metallic shield and the blade up to TRL 5 (adhesive characterisation, subcomponent test, leading edge component test)"